My baby, my choice; experiences of mothers with intellectual disabilities and their infant feeding choices

My baby, my choice; experiences of mothers with intellectual disabilities and their infant feeding choices